RePurpose by Give Your Best

Give Your best is on a mission to tackle clothing poverty while improving circularity in the fashion industry. The award-winning social enterprise offers the first platform of its kind, where people can donate clothes easily and online, so that marginalised women and children can shop for free with the choice and dignity they deserve. Since launching in October 2020, Give Your Best has processed nearly 20,000 items of donated clothing and supported more than 2500 refugee women and children in the UK access those items in an empowering, inclusive way.

With the UK fashion industry sending £140m worth of clothing to landfill, Give Your Best aims to bridge the gap between garments being wasted and people living in clothing poverty, who exceed 5.5 million in the UK. Give Your Best's innovative RePurpose programme aims to engage fashion brands and retailers in need of a circular and socially impactful solution to their unsold stock and returns. RePurpose will offer an alternative to reselling or recycling, by using their innovative tech to 'redistribute' overstock to those who need it most, thus extending the life-cycle of garments while helping brands and retailers meet their circularity and social impact goals.